Creating advocacy and tech to make secondhand first choice.

Circle of Style exists to make shopping secondhand easy, with data, innovation and now live-streaming. We will bring the best of preloved fashion to your mobile phone as a service, by not just showcasing the unique items, but also explaining them in detail so they are truly personalised to your taste, size and fit, as well as budget. Embracing live streaming, and using our data-driven personalisation approach on new platforms and sales channels.